Monitoring changes in species distribution and abundance is central to the sustainable management of natural resources and the definition of conservat

Monitoring changes in species distribution and abundance is central to the sustainable management of natural resources
and the definition of conservation goals. However for many rare, widespread and cryptic species, monitoring over large
spatiotemporal scales remains a serious challenge. A growing and increasingly complex set of analytical tools exists that
can be used to estimate the abundance, density or occupancy of species across landscapes. The technical literature on
these methods emphasises the absolute necessity of controlling statistically for variation in detectability. Without this, real
trends in abundance cannot be separated from confounding trends in detectability, potentially leading to mistaken
conclusions. Robustly distinguishing variations in abundance from detectability requires that specific assumptions are
satisfied, which in turn requires rigorous design and application of field methods. In practice, this usually means that
surveys are designed and executed by professional ecologists, and have very substantial labour costs, particularly when
executed over large scales.
In response to this cost constraint, another strand of the monitoring literature emphasises practicality. While recognising the
desirability of robust, unbiased monitoring methods, these studies point out such approaches are pointless if they are too
expensive to be applied over sufficiently large spatial and temporal scales to provide the information needed for
management. This is particularly true in developing countries, where funding is usually limited and intermittent, and
management priorities often demand information over large areas of remote, inaccessible terrain.
Tension thus exists between those advocating monitoring methods that are, above all, accurate, and those who rather emphasise long-term cost effectiveness. While monitoring methods can be both accurate and affordable in some
circumstances, the tradeoff between cost and accuracy is nonetheless a pervasive and unresolved problem in biodiversity
monitoring. One approach to more sustainable monitoring has been involving local people. The benefits of this can be twofold:
reducing labour costs, and facilitating the translation of monitoring results into effective management action. However,
it remains important to structure information gathering to maximise accuracy. While there are some good examples of the
integration of local participation into ecological monitoring, it remains underdeveloped, and many questions remain about
its effective application.
This study will develop a new method for monitoring widespread animal populations in developing countries; interviewbased
occupancy analysis. We aim to: test the approach with a range of species at different levels of density and spatial
distribution; assess the sources of variation in detectability, both biophysical and observer-based; quantify trade-offs
between cost, precision and accuracy for different species and observer types (e.g. rangers vs pastoralist vs NTFP
collectors); make recommendations for future implementation of the approach.
The study will be carried out in partnership with a ZSL project in Benin, which aims to strengthen conservation of the WArly-
Pendjari conservation complex, globally recognised as a conservation priority. That project aims to support Protected
Area management and protection, improve understanding of local community use of natural resources and explore options
for integrating community centred resource management into land use planning. Specifically this PhD research will help
the project meet key objectives regarding wildlife population monitoring and engaging local communities in management.
More broadly this research will have widescale applicability by advancing methodologies appropriate for efficient monitoring
of wildlife populations at a large spatial scale under limited time and financial resources.